Placing the Brand

Our project marks a significant innovation in place branding, proposing the development of an AI-powered software for councils, institutions, and businesses involved in enhancing place identities. This concept aims to collect, interpret, and present vast quantities of digital feedback from a variety of sources, such as social media, reviews, and websites, converting this information into actionable insights. Distinguished by its intuitive, interactive map interface, the software is designed to visually represent perceptions, facilitating the identification of both strengths and opportunities for improvement in place branding.

Spearheaded by a team deeply entrenched in place branding and technological innovation, our project is uniquely poised to tackle the nuanced challenges of digital-age place branding. Our collective experience encompasses leading extensive place branding initiatives and crafting advanced technological solutions, ensuring a well-rounded and insightful approach to this software's development.

This conceptual software aims to do more than just aggregate data; it seeks to empower users with strategic tools to craft compelling narratives for their places, thereby driving economic development and enhancing community engagement. As we progress towards making this vision a reality, our ambition is to set a new standard in data-driven place branding, significantly influencing how places are perceived and appreciated worldwide.